The University of Nottingham and Base Materials Limited

To plan and develop a novel tooling board range, based on polyurethane or other materials in the laboratory, and then scale up the products to a manufacturing commercial scale.